The University of Nottingham and Phenotypeca Limited KTP 21_22 R3

To embed innovative genome analysis and Machine Learning methods to speed up development times for yeast strains used in new medicine manufacturing.